switchee - a home management and energu saving solution

switchee is an all-in-one home automation system targeted at the B2B managed housing
market. It integrates multiple novel technologies into a single unit which turns an existing
light switch or thermostat into a smart, connected device. It provides property management
functionality in additional to standard home automation features.